SNO+ data analysis, reconstruction and calibration with machine learning approaches

As SNO+ approaches its Tellurium loading phase, novel, machine learning based approaches for the calibration of the SNO+ detector and reconstruction of position and energy variables will be tried. At this early stage we do not yet know to which physics analysis these techniques will be applied.
Initially Scott will be applying a transformer based model to the extraction of PMT time offset calibration. This approach aims to extract the 9700 PMT time offsets by looking at prolific radioactive background events by minimising the RMS of the time residuals. The time residuals can be calculated after teh event position and time has been reconstructed which will also done by the ML model. After this a predicted time for a given PMT hit to occur can be made. The differrence between this predicted time and the actually measured time depends on the PMT time calibration constants we seek to extract.
We hope that this method will be generalisable to extract further detector specific properties such as the scattering or absorption length spectra.
This is novel as hithertoo a dedicated calibration source had to be deployed before time offsets could be reconstructed.
This technique may then be applied to a physics analysis which has not yet been chosen.